Backup generator for Ports Utilities and Ships

Hydrogen and hydrogen energy vectors (e.g. NH3) are alternatives to accelerate the sustainable decarbonisation of power generation and transport sectors, while reducing overall energy demand as well as social and environmental impacts. There are hundreds of thousands of generators within ports and ships which are operated on fossil fuels (e.g. diesel). The replacement of fossil fuels by H2 will reduce their environmental impact. However, there are substantial challenges such as those associated to low hydrogen's volumetric energy density requiring large economic investments on H2 infrastructure and new costly end-use power generation technologies to efficiently use H2\.

_BAGPUSS_ will study the techno-economic feasibility of retrofitting an on-demand green H2 (from distilled water) production unit and a collaboratively low-cost catalytic emissions reduction system into power generators at ports and ships. This innovation does not require bringing hydrogen to site or compressing/liquefying H2, reducing the hydrogen transportation and storage costs and their carbon footprint. _BAGPUSS_ will perform real world experimental work to i) understand and quantify the overall impact on energy efficiency (including energy used in the H2 production unit) and engine emissions from retrofitting the on-site H2 production unit into the intake of power generators (Power Continuity and University of Birmingham); ii) identify any issues may arise with the retrofitting and how to alleviate them (Power Continuity); iii) assess the potential to develop low-cost (e.g. low platinum group metals-pgm) exhaust aftertreatment components enhanced by hydrogen (Johnson Matthey). _BAGPUSS_ is applied to the real-world case of the port of Valencia, which handles traffic of a large variety of goods (e.g. furniture and timber, textiles, footwear, agriculture and foodstuffs, fuel products, chemical and motor vehicles, the construction industry, machinery, etc.) and passengers. Partnering with Fundacion Valenciaport enables to objectively uncovering the strengths/weaknesses, opportunities/threats as well as identifying the resources required and environmental benefits to retrofit _BAGPUSS_ proposed solution into power generators aiming at supporting the process of decision-making and ultimately its prospects for success.